Reconstructing the Female in Cultural Back Translation of 'Born Translated' Novels: The Case of Chinese-American Novelist Lisa See

Reconstructing the Female in Cultural Back Translation of 'Born Translated' Novels: The Case of Chinese-American Novelist Lisa See